Characterization of monoallelic regulation variation and aneuploidy associated dosage compensation mechanisms in human pre-implantation embryos

We are developing and applying computational and experimental methods to help decipher the underlying reason why some human embryos undergo spontaneous developmental arrest. Using cutting-edge single-cell (epi)genomic and transcriptomic tools, we hope to provide new insights into the establishment of monoallelic gene regulation (genomic imprinting, X-inactivation and eQTLs) in mediating embryo development and in utero growth.